ESG made relevant and easy: overlay financial and sustainability materiality

This project aims to address key challenges associated with data provision, resource intensive ESG assessment and reporting, the complexity of supply chain emissions (scope 3) and a lack of understanding of the regulatory changes around ESG. It brings together partners from across the professional, financial and legal sectors to develop and demonstrate novel digital solutions for more efficient, accurate, and consistent ESG and impact measurement and tracking, and to facilitate benchmarking, learning, and improvement.

The project is led by PortF.io, a Fintech-Regtech SME developing an adaptive portfolio and ESG/impact management solution to simplify and automate ESG analysis for businesses to quickly and easily generate reports for multiple funders and customers as and when required. PortF.io will engage partners from across the legal and professional service sectors, including ESG regulatory experts at Pinsent Masons LLP, ESG consultants at Nextwave Consulting Limited, and academic ESG and carbon emissions research at the University of the West of England. Working with project partners covering SME clients, investment banks, asset and wealth managers as well as class-leading insurance firms, tools will be validated across a broad range of users and sectors, ensuring requirements are met.

Innovative AI-driven tools developed for simplifying ESG data provision, ESG assessment and reporting, alongside a robust carbon calculator module for Scope 3 emissions will be integrated with PortF.io's ESG module, to provide users with a holistic solution for their ESG compliance needs. The solution will enable a seamless and streamlined data provision experience by providing gap analysis, allowing reduced fragmentation, significant time and costs savings, and enabling businesses to stay on top of regulatory changes. Additionally, it fosters data transparency to facilitating ESG audits---a requirement increasingly mandated to prevent greenwashing and misrepresentation and enable businesses to qualify for ESG/Sustainability linked loans and other products/incentives linked to ESG improvements.